GeoSence - Geofencing strategies for implementation in urban traffic management and planning

GeoSence elaborates on geofencing solutions aiming at improving traffic flow, safety and air quality. Challenges on how to obtain user acceptance and useful improvements are addressed. To tackle these challenges, the overall objective of the project is to design, trial and evaluate geofencing concepts and solutions for specific cases in cities, within the project and from other previous/ongoing geofencing initiatives, and to propose new ways of successfully deploying geofencing technologies. The starting point will be current practices, and the end point, solutions that are feasible for implementation. To obtain satisfactory solutions, user acceptance, and if needed behavioural changes, must be envisioned. Furthermore, robust evidence from potential and impact studies will be used to guide the design choices. Moreover, policies needed to allow and monitor the introduction of new and improved geofenced functionalities will be created and proposed, e.g. phased access restrictions and charges for non-zeroemission vehicles. Finally, tools for implementation, as well as approaches to scale-up and spread the innovation further in Europe will be proposed including e.g. ways of integrating geofencing functionalities in the decision making, built environment and traffic management in cities. GeoSence will provide a strategic implementation guide with recommendations for integration in planning, SUMPs and SULPs.